QT Assemble: Integrated Quantum Technology Programme

QT Assemble brings together a consortium of UK companies to develop highly-innovative assembly and integration processes for new markets in quantum technologies. Waveguide writing, nanoscale alignment and monolithic integration will be used to deliver new levels of performance in robust and reliable platforms. High-performance components and systems will be demonstrated including highly-integrated lases, photon sources, photon detectors and ultra-cold matter systems. New commercial opportunities have been identified that require reliable and robust operation in quantum sensing and quantum information processing markets.